IRIS hardware allocation grant for commercial cloud procurement for FY19 for Manchester University

This grant award is for the purchase of eInfrastructure (commercial cloud) as part of the IRIS consortium. IRIS supports STFC Science Projects, including the National Facilities and Science Programmes

Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programmes

Potential impact
Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programmes